Denimolite architectural & interiors panels

Here at Denimolite ltd, we are reducing the environmental impact of the clothing industry and fast fashion, by recycling unwanted garments and unusable manufacturing offcuts into an innovative, durable, and visually striking sustainable material, which we call, Denimolite!

Our material has a marble-like pattern, a pleasing tactile texture. Our panels are designed for applications within the architectural and interiors market, perfect for furniture and fittings in both residential and commercial settings, and made to reduce the demand for virgin natural material, currently used for countertops such as marble. Denimolite is made using a plant-based binding agent. The ingredients in our binding agent are co-products or waste sourced from other industries, which are none compete with food production and food-based agriculture. The plant-based ingredient percentage is amongst the highest in the industry with zero comprise on performance.

Currently we are producing our material on a small scale suitable for homeware product and small application, although it is our intention to manufacture Denimolite in much larger sheet materials making it more suitable for application in furniture and fittings such as tables, benches, or counter tops in both commercial and residential spaces.